Innovative Care Pathway for Employee Mental Health Support

The impact of mental health problems on the UK economy is estimated to be up to £70 billion each year. Because of this need, around 72% of employers now utilise data driven health and wellbeing strategies. This impact is due to the endemic mental health problems within society. The current COVID-19 crisis will result in a significant increase in these costs as the impact of traumatic experiences are felt by individuals and therefore there is an increasing need to address these problems.

Current treatment pathways are slow, requiring multiple points of contact before individuals are directed to the care they need. We propose the development of an innovative automated care pathway to enable the rapid assessment of mental health needs relating to COVID-19 traumas and a direct connection to care providers. By building onto our existing software platform, we can enable direct video conferencing between individuals and trauma treatment specialists using our existing data analytic techniques to evaluate and refine a care pathway to ensure the accurate assessment of individuals in need. To our knowledge no platform with this capability exists on the market today.

Since 2005 Vivup has been a supplier of EAPs to the public and private sector, including existing implementations within different NHS trusts. We offer support for mental healthcare within the workplace, using a data driven approach to develop effective care pathways for individuals requiring assistance.

During the current COVID-19 crisis individuals, in particular frontline healthcare workers, are under incredible strain from their current traumatic workplace conditions. We have already seen an increase in the 10% uptake of the clinical services we provide in March 2020 alone.

By developing an innovative automated care pathway to rapidly direct individuals to the mental health treatments they need, we can minimise the effect of Trauma on frontline NHS staff, keeping them at work and improving services at the point-of-care.